The role of chromosomal evolution in speciation

This project will investigate the role of chromosomal rearrangements, fissions and fusions in the speciation process using European butterflies as a model.